Muscle Activity and Growth: from Developmental Genetics to the Human Population

Muscle mass affects us throughout our lives. It is a major predictor of bone strength, sporting performance, career choice, propensity to obesity and diabetes and the development of debilitating muscle weakening in the elderly, which often leads to physical dependency. We know that people differ in muscle mass at birth due to genetic, epigenetic and environmental factors that impinge on mother and child during pregnancy. Although muscle grows hugely after birth, there is a strong correlation between muscle mass at birth and in later life. Muscle is made from several kinds of stem cells formed in the early embryo, yet how muscle mass is determined during prenatal life is unclear. This proposal aims to find out by understanding the fundamental cell and molecular biological processes that control the size of muscle tissue in a simple system.

Skeletal muscle approaches 30-40% of human body mass, depending on sex and age. In addition to one's endowment at birth, physical activity during childhood and adolescence is thought to influence adult muscle mass, contractile properties and the balance between muscle and fat, which is a major predictor of healthspan. Measures of muscle/fat ratio correlate negatively with incidence of type 2 diabetes, coronary heart disease, stroke, colon, breast and other cancers, fatty-liver disease, osteoarthritis, age-related muscle wasting and, of course, obesity. Although cause and effect are debated in these correlations, there is a consensus that a more 'athletic' physique (i.e. higher muscle/fat ratio) is likely to improve the health and outlook for a significant fraction of the population, with consequent economic and quality of life benefits for society as a whole.

It is clear that 'environmental' effects, like exercise and food consumption, help to control muscle mass, but they work on the tissue formed during earlier life. Emerging evidence indicates that exercise has long-term influences on whole body metabolism not just due to direct training effects on muscle itself, but also because exercised muscle releases signals that control growth of fat, heart and other tissues. There is thus a need to understand how muscle mass is controlled and affected by physical activity, diet etc. Our recent findings show that very early muscle tissue requires physical activity for normal growth, grows differently in day and night, is influenced by nutrition and, within limits, has a remarkable ability to regulate its mass. We have also developed methods of watching the formation and growth of muscle from several distinct populations of stem cells in the living animal. This proposal aims:

1) To understand the molecular mechanism(s) by which physical activity controls muscle growth. Our study, while aimed at fundamental insight into development, will also reveal mechanisms by which training builds muscle in the elderly, athletes and for general health. By understanding how contraction regulates muscle growth, the work will shed light on how force controls cell behaviour more generally.

2) To discover how individual muscle cells are formed and grow. Muscle tissue balances proliferation and differentiation of stem cells to control formation of the correct number of muscle fibres and their subsequent growth. By providing understanding of how muscle is built, our studies will reveal how genes and early life experience interact to generate the muscular 'starting point', which, together with the vicissitudes of later life, controls general health and the onset of age-related diseases.

3) To study, in a simple model system, how lifestyle choices like exercise, shift-work and eating habits are integrated by genetic predisposition(s) to control muscle growth.

4) To apply our growing understanding of the gene/environment interaction in simple systems to the UK population by using the UK Biobank to elucidate factors driving ageing-related muscle weakening. Our long-term aim is personalised lifestyle advice.

Technical abstract
Our aim is to understand the role of genetic and stem cell diversity, physical activity and the force it elicits, and environmental factors such as time-of-day and nutrition in skeletal muscle growth and the generation of muscle mass. We study somitic muscle growth in vivo in zebrafish larvae expressing genetic reporters by 3D time-lapse confocal microscopy using molecular genetics, physiological recordings and variety of molecular analytical approaches. We have developed time-resolved quantitative growth assays and shown that muscle contraction is necessary for normal larval muscle growth. We have identified distinct muscle precursor cells that reside in different somite regions, participate differently in muscle growth and repair and express different muscle stem cell markers.

We have four Specific Aims:

1. To understand how a newly-discovered contraction-driven signalling pathway controls muscle growth.
Using our rapid growth assay, genome editing and biochemistry, we will determine the time course, perdurance and molecular mechanism of the growth stimulus.

2. To define the succession of molecular and cellular events that drive muscle growth.
By following in vivo the behaviour of individual muscle fibres and stem cells at min/hr time resolution after manipulations, we will determine how different growth modes in muscle are controlled.

3. To analyse how numerous signals are integrated to control muscle growth.
By applying the above approaches, we will determine how exercise, nutrition and the circadian clock interact to control growth rate.

4. To apply our growing knowledge to the problem of sarcopenia in the human population using the UK Biobank.

Using our past experience with a wide range of model organisms and human myogenesis, we are engaging with clinicians to refine our studies and explore the significance of our findings in the context of human health.